Bio-based chemicals from pulping and agricultural waste

Nova Biochem is on a mission to revolutionise the chemicals industry with their groundbreaking platform that uses waste from the agriculture and paper industries to produce bio-based molecules. Lignin, a plant-derived polymer, is the only renewable source of valuable aromatic chemicals that are currently only obtainable from crude oil. Currently lignin is being burned and land-filled releasing \>20 giga-tons/year of CO2\.

Nova's innovative technology has the potential to significantly reduce CO2 emissions and create a renewable source of important molecules for multiple industries. Led by cleantech/engineering entrepreneurs with a proven track record, Nova Biochem is poised to enter the market in 2027 with their Pilot Plant, annually processing 5,000 tons of lignin, substituting chemicals otherwise obtained from 110,000 barrels of crude, while saving 40,000 tons CO2 emissions moving closer to UK's target of Net-Zero by 2050\.

If proven successful within this project, Nova's technology can add 38% of profit to UK paper industry and create 2,500 jobs.